An end to end BIM solution for the SME domestic construction market

The project aims to assess the viability of creating a multi-disciplinary toolset for SME
builders to use as a BIM tool for use over the complete life cycle of construction, and create a
prototype to test with the core market.
This project addresses issues around Building Information Modelling (BIM) and help SME
builders engage with the Government’s Soft Landings (GSL), meeting the Government target
to ensure that contractors are supplied with the tools and knowledge they need for GSL. The
project looks to create a prototype BIM tool to help builders and designers optimise design,
streamline processes and supply chain, and follow good practise, to achieve the Government’s
objective to lower costs, create value and enhance energy efficiency, for increased carbon
performance. A commercialised tool would, for the first time, give SME builders access to
one single easy and practical to use tool to do this at an affordable cost. It will increase client
trust by reassuring them that their contractor is working to best practise. It will also mean that
SME’s will be able to compete with larger firms for Government work, as all Government
contractors will need to be BIM and GSL compliant by 2016.
The prototype will fully integrate data generated by HBXL’s existing BuildingWorks™
software engine which links CAD, new build and retrofit estimating, and SAP calculating into
Advanced Project Management, Health and Safety Design and Construction Phase tools
(including CDM 2014 changes), Quality Management System, Site Waste Management and
Contract Management. The project will also evaluate the possible market need for CIBSE
TM22 to be available to this market sector within the toolset.
The prototype will allow users to drill into the Building Information Model from anywhere
within the toolset. Data drops will be available at the four key stages of design and
construction, to enable SME builders without specialist knowledge to be able to share BIM
data with other professionals.